MOLLIE [Multi-body physics digital twin simulator for accelerated vehicle development]

This project involves the further development and full deployment of SimX Technologies' prototype MOLLIE driver-in-the-loop vehicle development simulator at BAC in Liverpool. Full deployment of MOLLIE will allow the virtual assessment of new vehicle developments via digital twin vehicle simulation, to accelerate BAC's design and manufacturing by reducing real-world prototyping and testing requirements - helping to deliver right first-time manufacturing. Once fully developed and deployed, MOLLIE will be made available for use by other niche vehicle manufacturers, to accelerate their vehicle development.